Comfort on Track: Revolutionising Passenger Experience with AI-Driven Vibration and Noise Control

Our project focuses on developing an innovative, compact onboard system designed to significantly enhance passenger comfort on trains. By employing advanced sensors, geolocation technology, and machine learning algorithms, this system will accurately measure, analyse, and address vibrations, dynamic behaviour, and noise experienced during train journeys. These disturbances, often caused by track irregularities or issues with the train's bogie or body, can negatively impact the passenger experience.

The system uses a combination of multi-axis accelerometers and acoustic sensors strategically placed throughout the train's interior and structure to monitor vibrations and noise levels. This data is processed in real time by an embedded AI-powered analytics platform, which identifies the exact source of discomfort, whether it is track-related or caused by mechanical issues. The system's geolocation feature ensures that every recorded data point is mapped to a specific location, allowing rail operators to take targeted actions where necessary.

In addition to mechanical diagnostics, the system includes non-mechanical solutions aimed at improving the overall passenger experience. For example, it provides real-time feedback to train operators, enabling them to adjust speed, suspension settings, or braking patterns to ensure smoother rides. The system also monitors ambient noise levels and uses active noise-cancellation technology to reduce disruptive sounds within the train cabin.

One of the unique aspects of this system is its user-friendly interface, which gives passengers real-time insights into the train's condition through displays on their smartphones or seat screens. This transparency enhances passenger confidence and satisfaction, knowing that comfort issues are being addressed in real time.

Currently in the proof-of-concept stage, early prototypes have demonstrated promising results in identifying sources of discomfort in train environments. Testing and field trials are planned for Q1 2025, with a goal to make the system ready for commercial deployment shortly thereafter. This technology not only promises to set a new standard for passenger comfort but also provides rail operators with valuable insights for predictive maintenance, improving operational efficiency.

By seamlessly integrating into both new and existing fleets, this compact, lightweight system offers a cost-effective solution for enhancing train journeys globally, making it an invaluable tool for the future of rail travel.